UPReREE: Scaling Up Sustainable REE Extraction and Processing from Mine Tailings ()

Identified in the Government's Critical Mineral Strategy, Rare Earth Elements (REEs) are vital to the UK's electrification ambitions, forming a critical part of the technology for EV motors and wind turbines. However, their extraction and production often have negative environmental impacts and the UK is currently reliant on China for their supply.

Altilium's innovative approach focuses on utilising mine tailings, which are waste materials from mining operations, as a valuable resource for recovery of REEs. By implementing advanced hydrometallurgical techniques, we aim to extract these valuable elements in an environmentally sustainable and economically viable manner, thus developing a novel and sustainable route for processing recovered REEs in the UK.

We are proposing to assess the REE potential as a co-product alongside some more prominent products, such as copper. We believe by taking a multi-product approach, project viability will be greatly increased